Nottingham Trent University and Swiftool Precision Engineering Limited

To analyse, design and implement a smart planning and control system to enable rapid, reliable customer response across the supply chain incorporating both Engineer to Order and Make to Order environments.